Use-Case Led Benchmarking for Wider Uptake of Haptics in Industrial Manipulators

Through the _Use-Case Led Benchmarking for Wider Uptake of Haptics in Industrial Manipulators_ project we intend to develop specifications for robotics testing procedures designed to evaluate haptic telemanipulation robotic performance.

The output of this project will support development of the National Robotics Proving Ground vision: a standardisation of technology evaluation that can accelerate the adoption of a new generation of service robotics. We will achieve this by reducing the cost and complexity of haptic technology adoption through reducing the amount of testing needed to evaluate technology haptic capability and use-case fit.